How is Black Radical Imagination realised through 16mm filmmaking practices?

The research explores the idea that Black Radical Imagination- a term coined by D.G. Kelley to connote iterations of political activism- finds its emancipatory goal when manifested through 16mm filmmaking. It will explore the radical potential of celluloid where contemporary theories of Black culture look to future technologies rather than subverting those of the past. The research will question how and by whom Black Radical Imagination should be consumed and the ways in which it is specific to the US. The research will also consider how the role of women in Black Radical organisations translates to filmmaking practices. I will evaluate Black Radical Imagination in relation to Afrofuturism and an emancipatory Black politics. Furthermore, the research will show how the US centric Black Radical Imagination functions in the context of UK Black filmmaking collectives of the 1980's. A long-form moving image work will be produced, a study of West Indian Centres, arguably the epitome of UK Black cultural output and community.

It is important that West Indian Centres are documented. Many are in decline since their founding in the 1980s and there is no body which governs them. They therefore most often operate on a local level only. The work will be original in that it will consider several West Indian Centres in the UK as a cultural (and perhaps conflicted) whole. It will be vital in informing the accessibility and sustainability in my own work at Not Nowhere, a film cooperative run solely by artists of colour. I anticipate that the research will feed back into the running of the cooperative. I teach workshops exploring projection, cameraless film and 16mm cameras and so also bring first-hand experience to the research.